Genetics, educational environments, and student mental health: causal links and long-term outcomes

Statistics for mental health in the UK portray a stark picture: about three children in every classroom have a diagnosable mental health problem. Mental health issues often emerge in early adolescence, with earlier symptoms typically leading to worse outcomes. The NHS reports that the crisis is growing, with 1 in 4 young people (aged 17-19) showing signs of mental disorder. However, effective, evidence-based interventions remain scarce. The crisis is likely to escalate, but the causes of mental health problems are not well understood. The current mental health crisis among young people calls for a paradigm shift toward identifying modifiable risk factors within their daily environments.
Risk factors for poor mental health are likely to be multifactorial, ranging from biological (genetic factors) to psychological (attitudes, subjective experiences) and environmental (home and school environments; broader society) influences. Among these, the school environment represents a particularly overlooked but critical setting for understanding the causes of mental health problems.
This project seeks to unlock the potential of the school environment in tackling the youth mental health crisis by using a longitudinal, genetically informed design to establish the causal links between school environments and mental health. Given that mental health problems are highly heritable, controlling for genetic confounding is essential for establishing causal relationships between the school environment and mental health. However, educational experiences do not act in isolation; this project will also consider other risk factors, including genetic and home-based influences, to understand how their interplay with school-related experiences shapes mental health outcomes. Combining genomic and family-based methods will advance our understanding of the interplay between genetic predispositions and environmental factors in shaping mental health outcomes.
The proposed project will have the following main objectives:

Leverage data from existing longitudinal cohorts—with over 114,500 participants from three studies (the Twins Early Development Study (TEDS), the Avon Longitudinal Study of Parents and Children (ALSPAC), and the Norwegian Mother, Father, and Child Cohort Study (MoBa))—to establish causal pathways between educational experiences and mental health while controlling for genetic confounding.
Combine genetic factors, school environments, and family contexts—such as socioeconomic status and parental educational aspirations—into our analytical models to understand the gene-environment interplay in shaping mental health outcomes. Our goal is to trace the pathways from the classroom and home to mental health, revealing how genetic predispositions contribute to mental health outcomes in the context of these environments and to identify which environmental factors are causally related to these outcomes.
Apply prediction algorithms—combining genetic and environmental risk factors—to create individual profiles that identify which individuals are at increased risk for developing mental health problems. These profiles will be crucial for developing targeted prevention and intervention programmes.

The Student Advisory Board will contribute to all aspects of this project, ensuring that the research is informed by young people's perspectives. Their input will shape the study design and interpretation of findings and guide the dissemination strategy. By embedding young people's voices throughout, the project aims to stay aligned with the needs of those it seeks to benefit.
By identifying causal pathways and modifiable risks, this project seeks to harness the potential of educational environments to address the youth mental health crisis. The ultimate goal is to inform policy and transform intervention and prevention programmes to enhance young people's mental wellbeing.